Antimicrobial coatings for the prevention of catheter associated infections

Catheter associated urinary tract infections (CA-UTIs) are amongst the most common nosocomial infections and the primary cause of a complication of indwelling urinary catheters. UTIs are the most commonly diagnosed infections in older adults and account for over a third of all nursing home-associated infections. Once an infection occurs, the current treatment regime involves the use of antibiotics which is problematic given the rise multidrug resistance pathogens. The aim of this studentship is to develop novel antimicrobial coatings without the use of antibiotics for prevention and treatment of CA-UTIs.